AI based product mapping (AI-BPM) sub system inside Smart Price Checker (SPC)

Smart Price Checker (SPC) is a cutting-edge solution for all retail businesses, marketers, and advertisers operating in the online space who are looking to streamline their marketing efforts and optimise their advertising strategy and budget, by using AI-based technology to quickly locate and map competitors' product profiles and pricing to provide users with the most suitable and effective marketing and advertising strategies & content. With this innovative solution, users will no longer need to spend hours manually mapping their own and their competitors' product URLs.

The AI-based product mapping feature of SPC saves users time, increases efficiency, and reduces costs; enhancing competition analysis and allowing retailers, marketers and advertisers to make informed, real-time decisions about their online advertising strategy and messaging. SPC can benefit all retail businesses, marketers and advertisers in established businesses and start-ups alike and is an ideal solution to help them stay ahead of the competition and achieve a better ROI from their online advertising budgets.